Full-Electric Aircraft Baggage Loader

Using powertrain technology from automotive and motorsport applications this consortium are developing a full-electric aircraft baggage-loader. Working at airports across the world these machines traditionally use a diesel engine to power multiple drive systems; typically two hydraulic systems for vehicle control and conveyor raise/lower, and an electric system to drive the conveyor belt. The market is demanding machines with higher efficiency, reduced operating cost, and lower emissions/noise.

Bringing together an established OEM, innovative SME’s, and a leading UK University the consortium will demonstrate a UK-designed and built electric vehicle that carries its own (low carbon) motive power as well as the capability to drive multiple on-board and remote tools and implements. The result is UK products with an immediate route to market through the OEM’s existing product lines, as well as applications in defence, mining, construction and agricultural vehicles around the world.